FLAME – Frequency-stabilised LAser Modules with integrated reference Cell

It is difficult to overestimate the impact of electronic computers on modern society – and yet, just a few decades ago, computer technology was limited to the research laboratory by their enormous complexity, power requirement, and cost. The uptake of such technology by wider, non-specialist society has gone hand in hand with improvements in size, cost and performance of the subsystems upon which computers depend. Quantum technology finds itself at a similar junction. These systems are now a reality and hold enormous potential to revolutionise our lives, but they are only found in a few research laboratories because they depend upon very expensive, very large and very fragile laser systems and electronics. In this project, we will reduce the size and cost of these critical components enormously, without losing performance, in order to place the UK at the vanguard of QT development and commercialisation.